Scenic Composites41

SCENIC COMPOSITES will create a "Agile Composites Manufacturing Innovation Centre", supporting a collaboration of leading aerospace composite manufacturing companies in Northern Ireland and the United Kingdom. We aim to establish global innovation excellence in composite manufacturing in the following research application areas, Automated dry fibre placement, Large Additive layer manufactured tooling, Resin Transfer Infusion, Out of Autoclave Composites, Thermoplastic Composites, NDT for Composites, Tooling for Composites. With these technologies we aim to support our partners company develop products for the world most sustainable commercial